Thermomorphogenesis in Barley - Exploring Climate Resilience using a Targeted Gene Approach

Barley is the fourth most important cereal crop grown globally, and Scotland's most important cereal crop, Scotland produces 25 % of UK barley. Barley is grown as a food source for humans and animals, and for the brewing and distilling industries. Approximately 90 % of barley required for the Scotch Whisky industry is produced in Scotland, which had an export value of 5.6bn GBP in 2023. With increasing global temperatures, it is crucial to investigate how climate change could affect our crops. Global temperatures have been steadily increasing with 2024 being first year to exceed the 1.5 C threshold set by the Paris Agreement in 2016. Barley growth is optimal in cool weather. Crop size and weight is maximised as the cooler temperatures increase the length of growth phases and slow the plants development. Plants will undergo genetic and physical changes to try to adapt to higher temperatures, termed thermomorphogenesis.

This PhD project, part of the BARIToNE programme, will explore how higher temperatures affect the physical traits of different varieties of barley. The genetic expression of selected genes will be explored in barley grown at different temperatures. Genetic editing techniques will be used to remove higher expressed genes and to insert extra copies of the genes to try and develop a barley that will be resilient to higher temperatures.

The genes chosen for investigation are Phytochrome Interacting Factors (PIFs), which are influenced by light and temperature. In model plant systems PIF4 and PIF7 have been shown to be temperature responsive. Six PIFs have been identified in barley; PIF3, 4a, 4b, 4c, 4d, and 8. Genetic expression of all PIFs will be explored at a control temperature of 17 C and an experimental temperature of 27 C.

Genes that are found to be more influenced by temperature will be selected for genetic editing. These new barley line will be grown at 17 C and 27 C to explore physical traits for resilience to higher temperatures.